Docly – a Digital First application for patient centred primary care

"Docly is a Digital First technology. It was designed by doctors who wanted to make healthcare more accessible to everyone and change the way it was delivered forever - to the benefit of patients, doctors and society. The service is available via an app or website and allows NHS patients to consult a clinician without attending a GP surgery. Once they log in, patients are presented with a list of conditions included in the online service, for which they can seek help. Upon making their selection, patients are guided through an online questionnaire that has been carefully created by doctors using clinical best practice to gather all the information needed to help with that condition. This information is then put forward to a clinician. Patients will receive a notification as soon as their case has been assessed (typically within minutes). They will be given advice, and may have been prescribed medication, or asked to have some tests. If further information is required, the patient will be sent a secure message. If desired clinicians can request a telephone or video call.

Docly has a number of benefits over current digital health services:

*Docly is designed to be part of normal general practice and commissioned on a geographical basis. Patients stay registered with their current GP - Docly is an alternative channel for routine care, not a replacement.

*The system is linked to the existing electronic health record. This enables safer, more informed decision making and better continuity of care.

*Clinicians working within the Docly service are recruited from participating practices, thus increasing ""buy in"", and bringing with them expert knowledge about how services are structured locally. In addition, patients might then be able to ""see"" their own doctor online.

*It is anticipated that the vast majority of patients will be fully managed online, without needing to revert back to standard care. If face to face follow up is required, Docly aims to have in place a management plan and initiated any investigations.

*Docly is an algorithmically driven medical service. This enables us to efficiently utilise our clinicians, thus increasing the number of patients one doctor can safely treat.

*The Docly system is designed to deploy high quality medical algorithms supporting best medical practice at scale

*Algorithmic healthcare has empowered pharmacists and nurses to take on roles more traditionally filled by doctors